ZoneFutures / ODI / Health Data Application

ZoneFutures is a digital products incubator founded to conceive and create needs-led innovation across a range of sectors, including public health. Application to the TSB Innovation Vouchers Scheme is to allow collaboration with the Open Data Institute to explore the application of open health data to improve patient experience and affect public cost savings, with a focus on primary care provision.